Frisco e-Bikes and Solar Docks

We have a great business offering of "e-Bikes powered by the Sun"!

The Frisco e-Bikes and the Frisco Solar Docks combine the use of Solar Power, to wirelessly recharge e-Bikes, at Docking Stations with Solar Panels.

Able to operate off-grid with its 'Standalone' design, saving time and money with our Click and Connect installation methodology.

We are involved in all aspects from Design through to Operation, launching in the UK and then overseas.

Providing an equitable return for Investors, and benefits Sponsors, Employers and Users, with a social and environmental conscience.

Part of the vision is to help address several challenges, with a great innovative solution. Supporting the UK Government's 'once in a generation' "Active Travel" initiatives that have been prioritised with the "COVID-19 Pandemic". Especially with the need for public distancing that is a challenge for the existing public transport systems.

Clearly the time is now for the Frisco e-Bikes and the Frisco Solar Docks. The "Perfect Storm" with the "Climate Emergency" and the impact of the "COVID-19 Pandemic" driving changes in behaviours, whether we like it or not.

Part of the ethos of the Project going forward is to employ where possible Ex-offenders and using adaptive assembly tooling to aid Disabled personnel local to cities and towns where the Frisco e-Bikes and the Frisco Solar Docks are assembled and deployed. Plus supporting local Community Art initiatives and "Providing help and support to the local community" from a percentage of the Frisco e-Bikes Hire fee.

We are seeking to provide an Iconic design generating 100% Carbon Free 'Green' Energy that is attractive, easy to use, highly visible, with flexible storage and accessible to a whole range of Users and Employers to adopt.

With the challenges of travel congestion, transport connectivity, emissions, street clutter impacting our lives. Plus, parking costs increasing, including the introduction of the Workplace Parking Levy it is clear that Users and other Stakeholders are keen to make a difference.

Driving the global trend for the adoption of 'Green' transport solutions provided by the Frisco e-Bikes and the Frisco Solar Docks. With the option to operate Frisco Solar Docks as Virtual Power Plants to recharge our EV Maintenance Vans and Export 'Green' Energy and generate 'Green' Hydrogen via water electrolysis.